Understanding User Needs for the Adoption of Hydrogen Energy Products

The transition towards sustainable energy sources has placed hydrogen energy at the forefront of research and development initiatives worldwide. Hydrogen, as a clean and versatile energy carrier, holds the promise of significantly reducing our carbon footprint. However, the success of hydrogen energy relies not just on technological advancements but also on its acceptance and use by end-users. User-facing hydrogen products such as portable hydrogen storage solutions, are pivotal in integrating hydrogen energy into the daily lives of consumers. Despite the technological readiness of many hydrogen solutions, there remains a substantial gap in understanding the specific needs, preferences, and acceptance criteria of potential users. This gap hinders the widespread adoption of hydrogen technologies and limits their impact on our energy transition goals. Thus, this research work aims to bridge this knowledge gap by focusing on identifying and analysing user facilitating the design of more user-centric hydrogen energy solutions.